University of the West of England Bristol and Flexys Solutions Limited

To integrate Artificial Intelligence and Machine Learning technology within debt resolution software, to enable more effective management of debt resolution and improvement of customer relationships and retention.